An innovative first-to-market gamified recruitment platform for under 25s, aiming to remove hiring bias and to decrease youth unemployment, while generating a year-5 post-project revenue over £5M.

Founded by Esther O'Callaghan OBE and Piers Collins, Hundo is a UK-based SME that intends to provide a solution to high youth unemployment, which has been further worsened by COVID-19\. Offering backgrounds in youth employment programmes and recruitment, the founders of this project intend to create a fully immersive hiring platform using AI and AR/VR technology to give young job-seekers better access to career opportunities. In addition to addressing youth unemployment, this innovation should further address the wider unemployment challenges posed by COVID-19, and generate a year-5 post-project revenue of over £5M.